Non-Intrusive CO2 Flow Measurement

This project accelerates the enhancement of a flow surveillance system called A-EYE to allow it to measure CO2 flows.

With the need to prevent a 1.5C increase in global temperatures, carbon capture and storage will be a vital industry and is expected to sequester 10 giggatonnes of CO2 by 2050\.

Being able to accurately and efficiently measure the flow of captured CO2 will be crucial to safe and effective carbon capture and storage

A-EYE has been developed by Exnics to determining complex flow conditions inside pipes in an entirely non-intrusive manner for the oil & gas industry, by combining several technologies including lasers and machine learning methods.

In partnership with NEL, this project will allow Exnics to train it's A-EYE technology to "underdstand" CO2 flows using comparable fluids which at ambient temperature and pressure show similar thermophysical properties to CO2 flows expected in industrial CCUS applications.